Climate change and the relevance of history: forecasting, flooding and scientific knowledge

How can historical research have impact in today's society? The effect of wind and pressure on sea level can cause dramatic changes in sea level, resulting in what is now called a 'storm surge'. In 1953 over 300 people died on the East Coast of England when one such storm surge caused severe flooding. Since the 1953 flood event, after which central government supported the development of a nation-wide warning system, storm surge science has been closely linked to, and supported by, the state. Today storm surge science is also closely linked to debates about climate change and coastal flooding. The Intergovernmental Panel on Climate Change argues that it is likely that climate change will cause more severe weather events and a rise in sea levels (IPCC 2007). According to recent research, storm surges themselves are not predicted to become significantly more frequent or severe in Britain due to climate change, but the scientists argue that with a rising sea level their impact on flooding and erosion is likely to become more severe (Jenkins et al 2009).

However, storm surge science was not always seen as a state concern or even as related to flooding. My PhD research analysed the development of storm surge forecasting formulae at the Tidal Institute (TI) in Liverpool between 1919 and 1959. It examined developments in how and why scientific research in this area has been supported and funded, and the impact of these arrangements on the types of knowledge produced. Initially the phenomenon was related to the accuracy of tidal predictions and not to flooding - this changed after a flood in 1928 when fourteen died in central London. Not only the aim of the research but also who paid for it has changed over the years. Initially the research was funded by shipping men. Later it became the concern of local government (after the flooding in 1928), the navy (especially during the Second World War) and central government (after the flood in 1953). The aims of the work, how it was carried out and how it was funded was at times closely connected - for example, during the Second World War a naval request for a storm surge forecasting formula prompted TI's researchers to focus on statistics as a fast way of meeting this demand.

My case study thus raises broader concerns regarding the interactions between the formulation of research problems, the patronage of that research and how it was done in practice. To analyse these developments is to investigate who was prepared to support the Tidal Institute's very specific way of producing knowledge. This attention to patronage reveals the contingent, gradual and partial rise in state involvement in weather and disaster related research. My thesis also analyses how TI produced knowledge and how this linked to its patronage. In particular I concentrate on how the scientists did their calculations and other mathematical work. The creation of statistical forecasting formulae for storm surges involved large amounts of complicated calculations and I show how the researchers eased the burden of this work, using computational aids and particular ways of organising the work. This way their mathematical work can be analysed as embodied practice.

During the award I aim to develop the question I raised at the beginning: how can my historical research be of use today? My strategy to answer this question is to learn more about public engagement and collaboratively develop methods of communicating my research to specific groups, including contemporary scientists, Liverpool residents and visitors to the city, and especially policy makers. The programme of work aims not only to put my existing work across to new audiences, but also to prepare me for an academic career in which I would like to continue to combine high quality, theoretically aware historical work with attention to contemporary concerns.